IP Strategy for Expansion

Sensory Room Ecopds provide a range of multi sensory rooms delivered in Ecopods. The pods come in standard and bespoke sizes so they can be used for varying numbers of students and functions. We are able to offer pods suitable for small groups of students, large classroom size pods, or multiple rooms on a singular basis or as a network of interlinking pods. We are always keen to help the education sector and offer high quality learning spaces for a fraction of the cost of traditional builds and many other modular classrooms.